A natural experiment of the effects of "greening" the environment on physical activity and wellbeing

Behavioural indicators of wellbeing, such as being physically active, taking notice of one's environment and connecting with other people, have been identified using evidence-based methods. Changing the outdoor physical environment has much potential to bring about changes in these behaviours on a large scale as such interventions reach a large number of people. One promising means of doing this is to increase the quantity and quality of green infrastructure in publicly owned and publicly accessible sites such as canalsides, and mini-parks. There is much evidence that exposure to green or other natural environments is associated with subjective measures of wellbeing as well as objective behavioural indicators, but experimental evidence is limited.

Aim
Develop a greater theoretical understanding of the circumstances under which "greening" interventions result in increases in wellbeing
Understand how changes in green infrastructure affect wellbeing using multi-perspective qualitative methods
Develop formal guidance for future research on this topic in the UK, based on empirical evidence